Carbon Diem travel tracking

Using mobile technology to better measure and manage our travel impacts in a simple way that engages staff and encourages them to make efficiency improvements that benefit them, the organisation, and society as a whole.